Neuromorphic applications of silicon oxide memristors

The project will investigate the potential for silicon oxide resistance switches (memristors) to be used in neuromorphic systems for non-Von Neumann computation. Through a series of experimental and modelling studies it will develop the elements of hardware neural networks and establish to what degree existing CMOS systems can be replaced by memristive systems. This has direct relevance to the EPSRC ICT theme research area of microelectronics device technology